University of Warwick and Simpact Engineering Limited

To understand the lifetime performance of composites. Develop an 'artificial' ageing process to improve their impact properties. Produce a technology demonstrator which makes use of the technology/process for purpose of marketing to potential clients.